Upscaling fundamental controls on fluid migration in the Mercia Mudstone Group based on 3D imaging and modelling

Objective: The main objective of this PhD project is to better understand and upscale the fundamental controls on fluid migration in the Mercia Mudstone Group based on 3D multi-scale imaging and modelling. Material characterization techniques and fluid-based engineering approaches will be applied.
Context: The UK has a policy of providing safe long-term disposal of legacy and future higher-level (intermediate and high level and spent fuel) nuclear waste (from energy uses) through deep burial in an engineered geological disposal facility (GDF). The concept of a GDF is one in which multiple engineered barriers, including vitrified and encapsulated waste forms, canisters, cement/clay backfill, and ultimately the natural barrier of host rock (the geosphere). One potential host rock for a GDF is fine-grained sedimentary rock, or mudstone - in the terminology of a GDF this is a lower strength sedimentary rock (LSSR) geological setting. LSSRs are considered potentially suitable host rocks due to their very low permeability and ductile nature which can lead to seal healing of faults and fractures under burial conditions. No decision has been taken upon where, or in which geology, an GDF will be sited, but the volunteer process underway at the moment means that one host rock under consideration is the highly-complex and heterogeneous Triassic aged Mercia Mudstone Group (MMG).
To satisfy the requirements for a GDF safety case, many near-field and far-field factors need to be taken into account, including, for instance, the likelihood that fluid and solutes could flow or diffuse from the waste into surrounding host-rock and impact the far-field (particularly receptors within the biosphere). The assumption is that LSSRs, by virtue of their very low permeability, will mean such transport is limited. However, at present, multi-scale (nano-scale to kilometre-scale) assessment and modelling of potential pathways have not been carried out for the MMG. Such analysis is challenging due to the small-scale of 3D pore networks and micro fractures in LSSR rocks. This PhD research will utilise state-of-the-art multi-scale materials imaging techniques at the University of Manchester to better quantify and understand these 3D characteristics at multiple scales, and to upscale to the large scale that is appropriate to the far-field of a GDF.

Key questions: The following key questions will be addressed:
1) How does 2D and 3D nano- and micro-structure vary within key units within the Mercia Mudstone Group?
2) How can cm- to metre-scale variability in heterogeneity be upscaled to the km-scale in order that far-field aspects of a GDF be understood?
3) Can 3D image-based data be used to construct fluid reactive transport models applicable to the short, medium and long-term behaviour of the MMG as a host rock for a GDF?

Impact: outputs from this project will help inform, by analogue, site descriptive model (SDM), concept development, underpinning for engineering, underpinning for safety assessments, borehole design/locations, and initial site evaluations (ISE).
Training: Full training in X-ray and electron-beam techniques will be provided, within the Materials Science laboratories, as well as in the development of numerical models for fluid flow and solute diffusion in low porosity rocks. Training will also be given in features of repository development including safety case creation, performance assessment and the development of 3D/4D spatial databases suitable to handle raw, modelled and conceptual models for such safety cases.
Careers: In addition to learning in-demand key skills which are essential for the nuclear energy sector, the approaches developed in this research will also be more widely applicable to other energy engineering systems, such as cap-rock performance to CO2 storage reservoirs.